'Sluts' and 'shaggers': media discourse, gender and sexual behaviour

"Perhaps the most surprising aspect...is why Russell Brand's personal brand had not already imploded. He had never made any secret of his behaviour." This quote from media editor Gordon Young encapsulates the widespread reaction to recent allegations of serious sexual abuse levied against comedian Russell Brand. As the latest high-profile man in a post-#MeToo landscape to face accusations of predatory behaviour, much of the subsequent discourse has revolved around the workplace systems and structures that allowed him to 'get away with it' for so long. This has contributed to a growing momentum in public discussion in how these issues can be addressed to prevent them happening again. Suggested root causes such as imbalanced power dynamics in the workplace, compounded by a 'hope labour' economy have been discussed, generating interest in new regulations to protect employees (McKenzie & Mckinlay, 2023). However, what is overlooked is the role of mass-media language in newspapers, magazines and online in portraying and reinforcing assumed underlying values linked to norms of gendered sexual behaviour. This project intends to investigate the role of mass-media narratives from a linguistic perspective, looking at how media language frames, interprets and linguistically packages such norms across men and women. The overall goal is to examine the impact of the media in shaping public attitudes to sexualities and what this may say about encoded cultural misogyny and subsequent predatory sexual behaviour. Sexual violence from an intimate partner affects 245 million women and girls a year globally (UN Women, 2023). It is therefore essential to understand and challenge how cultural misogyny encoded in language may normalise a gendered double-standard and foster sexual violence against women. Alongside the academic research, the project has an integral impact element - what role does media language play in establishing societal norms and how can we change these to ensure a more equal society where sexual aggression is not condoned? The current project aims to interrogate and challenge the ideologies expressed via the mass media; examining how media frames what is deemed acceptable behaviour in the contemporary socio-cultural landscape (Berns, 2004), through the following research objectives:- 1. Media discourse corpus: Examine narratives of sexual behaviour in media discourse, focusing on both male and female depictions 2. Public perception surveys: Analyse the impact of contrasting media sexual behaviour narratives on readers/consumers through a perception study using media discourse examples. 3. Root causes and intent: Interview media creators to understand intent and cultural modes of mediatisation, with a focus on the gender of the writer - potentially exploring the institutional pressure women writers experience to support misogynistic discourse. 4. Information and recommendations: creation of assets for both media and public consumption, which will identify concrete examples of imbalanced sexual-themed discourse to support and embed non-gender-biased communication of sexual behaviours. These objectives will be achieved in partnership with The Fawcett Society. The charity will take both an advisory and practical role. Experts from the centre will provide input into the design and focus of the project as it develops so as best to serve the population it aims to support.